Governing time, governing migrants: understanding the temporalities of migration governance and their social effects in Germany and Turkey

This project analyses how the German and Turkish states use time as a tool to control migrants and refugees, and how this temporal governance shapes the social lives of refugees from the so-called Middle East. Questions of whether and how people cross borders, settle as "migrants" or "refugees", and how they "integrate", are key contemporary social and political concerns. Often in/exclusion in nation-states is determined by time as well as space; states impose temporary legal statuses on migrants, delay or rush people at borders or in asylum procedures, and construct newcomers as always arriving and never properly belonging in the future. However, our understanding of the precise function and impact of these complex processes is limited. Building on the work of critical migration scholars who have called for rethinking migration governance and citizenship through the notion of time, I am interested in how refugees negotiate state practices like temporary legal status and long asylum procedures, in existing relationships with family and friends and in new relationships to local communities. For this, I conducted ethnographic fieldwork in Frankfurt and Istanbul in 2021, studying the networks of 30 refugees from Syria, Afghanistan and Turkey. My project argues that refugee governance shapes refugees' social relations not only in space but in and through time. By this I mean that insecure status, age cut-off points, application deadlines, and social narratives of national pasts and futures, interact with how refugees experience the present, think about the future, and maintain relationships with friends and family. While refugees across Germany and Turkey work to live in the same places with loved ones like friends, family and neighbours, temporal governance prevents plans and future imaginations together - and thus creates separations in time as well as in space. Understanding these mechanisms and effects of time as a tool of migration governance can help in work towards equal rights, belonging, membership and justice for mobile and immobile people in the present and the future.